Tidal Energy Ltd

Tidal Energy Ltd (TEL) is developing a Technology Screening Model thanks to support from the Technology Strategy Board’s Innovation Vouchers. This model will go to great lengths in helping TEL optimise their technology and bringing a commercial competitive device to market that can compete with other established sources of energy.